Halibut retail food application

Development of a range of functional food products for the retail market which includes a seafood sausage and pasta products utilizing under exploited, composite flour alternatives to wheat flour.